Super resolution optical spectrometer

A spectrometer is a device for measuring wavelengths of light over a specified range of the electromagnetic spectrum. Such devices are used in a diverse range of applications including, medical analysis, environmental monitoring and space exploration. Hardware constraints impose fundamental upper limits on the ability to differentiate between wavelengths (spectral resolution) thereby preventing use of the technology in new application areas.
The novelty of the proposed study is the development of a super resolution spectrometer, with significantly increased sensitivity, using the radical new signal processing method of Compressed Sensing (CS). Crucially, the CS method can be implemented in software and will therefore be compatible with existing spectrometer hardware.